Developing a DNA based synthetic cytoskeleton

The cell's plasma membrane mechanical properties are thought to play a key role in a wide range of diseases, including malaria, atherosclerosis and cancer. The mechanical behaviour of cellular-membranes is not only determined by the composition of the lipid bilayer, but also by a myriad of other membrane-anchored cellular elements, including membrane proteins and the cytoskeleton.
However, mimicking biology's exquisite membrane mechanical control via cytoskeleton assembly remains elusive in synthetic assemblies. This shortcoming in bottom-up synthetic biology limits our ability to probe the molecular interactions that underpin membrane behaviour and responses under stress, such as osmotic pressure or shear flow, and constricts the application of bottom-up synthetic biology approaches in harsh environments such as environmental remediation and industrial processing.
In this project, we will develop methods to build model lipid membranes with synthetic DNA-nanostructures, which can be polymerized to form a supporting scaffold. Using these custom-designed DNA architectures, whose size, interactions, and stiffness can be finely controlled, we will be able to tune membrane rigidity and viscosity, as well as enabling response to environmental cues (e.g. temperature, pH, enzymatic activity). We will characterize the effect of the DNA scaffolds on the membrane's mechanical properties by unique in-house synthesized viscosity-sensitive fluorescent probes (molecular rotors) together with other techniques such as the Fourier analysis of membrane's thermal fluctuations and micropipette aspiration.
This highly multidisciplinary project will provide experimental training in soft matter science. membrane biophysics, DNA nanotechnology, fluorescence spectroscopy and microscopy, and rapid prototyping approaches, automation and machine learning will form key pillars of the project.

Potential impact
Addressing UK skills demand: The most important impact of the CDT will be to train a new generation of Chemical Biology PhD graduates (~80) to be future leaders of enterprise, molecular technology innovation and translation for academia and industry. They will be able to embrace the life science's industrialisation thereby filling a vital skills gap in UK industry. These students will be able to bridge the divide between academia/industry and development/application across the physical/mathematical sciences and life sciences, as well as the human-machine interfaces. The technology programme of the CDT will empower our students as serial inventors, not reliant on commercial solutions.
CDT Network-Communication & Engagement: The CDT will shape the landscape by bringing together >160 research groups with leading players from industry, government, tech accelerators, SMEs and CDT affiliates. The CDT is pioneering new collaboration models, from co-located prototyping warehouses through to hackathons-these will redefine industry-academic collaborations and drive technology transfer.
UK plc: The technologies generated by the CDT will produce IP with potential for direct commercial exploitation and will also provide valuable information for healthcare and industry. They will redefine the state of the art with respect to the ability to make, measure, model and manipulate molecular interactions in biological systems across multiple length scales. Coupled with industry 4.0 approaches this will reduce the massive, spiralling cost of product development pipelines. These advances will help establish the molecular engineering rules underlying challenging scientific problems in the life sciences that are currently intractable. The technology advances and the corresponding insight in biology generated will be exploitable in industrial and medical applications, resulting in enhanced capabilities for end-users in biological research, biomarker discovery, diagnostics and drug discovery.
These advances will make a significant contribution to innovation in UK industry, with a 5-10 year timeframe for commercial realisation. e.g. These tools will facilitate the identification of illness in its early stages, minimising permanent damage (10 yrs) and reducing associated healthcare costs. In the context of drug discovery, the ability to fuse the power of AI with molecular technologies that provide insight into the molecular mechanisms of disease, target and biomarker validation and testing for side effects of candidates will radically transform productivity (5-10 yrs). Developments in automation and rapid prototyping will reduce the barrier to entry for new start-ups and turn biology into an information technology driven by data, computation and high-throughput robotics. Technologies such as integrated single cell analysis and label free molecular tracking will be exploitable for clinical diagnostics and drug discovery on shorter time scales (ca.3-5 yrs).
Entrepreneurship & Exploitation: Embedded within the CDT, the DISRUPT tech-accelerator programme will drive and support the creation of a new wave of student-led spin-out vehicles based on student-owned IP.
Wider Community: The outreach, responsible research and communication skill-set of our graduates will strengthen end-user engagement outside their PhD research fields and with the general public. Many technologies developed in the CDT will address societal challenges, and thus will generate significant public interest. Through new initiatives such as the Makerspace the CDT will spearhead new citizen science approaches where the public engage directly in CDT led research by taking part in e.g hackathons. Students will also engage with a wide spectrum of stakeholders, including policy makers, regulatory bodies and end-users. e.g. the Molecular Quarter will ensure the CDT can promote new regulatory frameworks that will promote quick customer and patient access to CDT led breakthroughs.